DLL - Distributed learning and ledgers

Distributed Learning and Ledgers (DLL) is a short, 3 month, feasibility study which aims to establish the system design and preliminary proof of market for the use of distributed ledgers (aka blockchains) and xAPI to deliver an efficient and trustworthy mechanism for recording learning experiences at a level of detail far greater than end of course certificates or daily learning profiles.

Experience API (xAPI), is an e-learning software specification that allows learning content and learning systems to speak to each other in a manner that records and tracks all types of learning experiences.

Blockchains are familiar for their use in financial transactions (eg BitCoins) and generalised distributed ledgers are a secure, trustworthy, mechanism for recording transaction, such as those generated by the use of xAPI in learning materials.

The DLL study will evaluate the technical issues relevant to delivering a synthesis of distributed ledgers and xAPI in an e-learning context and study the impacts this will have on selected use cases in order to build a strong foundation for further development.

DLL will promote distributed learning by facilitating decomposition of existing, lengthy, educational (and training) courses into many shorter ones which can garnered across a variety of activities and over flexible timescales.

This will, in turn, underpin the provision of learning outside of the existing formal educational paths for all aspects of education, in work training and lifestyle/interests.